Archaeotools: Data mining, facetted classification and E-archaeology

This project builds upon previous work to develop tools which will allow archaeologists to share and analyse datasets and publications within a collaborative environment. It has three interrelated objectives, each represented by a distinct workpackage.\n\nThe first aim is to index the ADS/ AHDS Archaeology structured database of over one million metadata records describing sites and monuments in the British Isles, according to three criteria: When, What and Where. The project will use techniques of facetted classification, derived from information science, to allow users to navigate the three-dimensional space thereby created, allowing them to explore the data sets held in the three-dimensional space, and to make links between specific records. A map-based interface will be developed to allow the spatial dimension to be best explored.\n\nSecondly the project will employ techniques of natural language processing to allow automated tools to search within documents for terms which are part of known classification schemes, adding them to the facetted index, and providing much deeper and richer access to unpublished archaeological literature. Although this literature forms the primary record of most archaeological investigation within the UK, the level of scholarly and public access has hitherto been severely curtailed, imposing a major constraint on archaeological research. Tools will also be employed which will allow users to impose their own classifications and index the documents according to their own criteria, adding further user-defined dimensions to the classification.\n\nThirdly, these tools will also be employed to investigate whether it is also possible to identify and harvest index terms within older antiquarian literature as represented by back runs of archaeological journals currently being digitised and being made available online. As site reports in this older literature rarely give precise geospatial coordinates it will be necessary to investigate if natural language processing will allow the recognition and harvesting of place names. If this is achievable then the placenames can be supplied to existing software which can look up the names in an online gazetteer of names and return precise grid coordinates which can be added to the index.\n\nAt the end of the project we will have created a major sustainable resource for archaeological research and made it available to all users via AHDS Archaeology. It will also be possible to make recommendations for the future format and indexing of grey literature, and to draw lessons for the wider humanities e-Science community.\n